Implementation and compliance with human rights law: An exploration of the interplay between the international, regional and national levels

An 'implementation crisis' is widely acknowledged to be afflicting regional and international human rights mechanisms, including the European Convention system which historically enjoyed relatively high levels of compliance. This situation adds urgency to a debate which is long-established but remains unresolved: what does it mean to comply with international and regional human rights law and what factors influence whether states comply or not?

Moving beyond existing literature and research, this much-needed and innovative study will examine the factors which impact on the implementation by nine states (Colombia, Guatemala, Canada; Georgia, Czech Republic, Finland; Cameroon, Algeria and Tanzania) of (i) selected decisions deriving from individual complaints to UN treaty bodies; and (ii) selected judgments and decisions of the bodies in the three regional human rights systems (Europe, Americas and Africa).

This is a collaborative effort between the four leading academic human rights centres (Bristol, Essex, Middlesex and Pretoria) and the Open Society Justice Initiative. The PI, Co-Is and partner organisation bring individually and collectively unrivalled expertise, contacts and experience in implementation of human rights law. As practitioners they have litigated before these regional and UN bodies, organised influential seminars and other events and provide advice on implementation of decisions and judgments. As academics they have written extensively in the field. The Open Society Justice Initiative (OSJI) has an enviable range of contacts across the three regions and at the UN and is considered one of the key civil society players in the human rights field. Together with Bristol coordinating the project and providing African expertise with Pretoria, Middlesex's European Human Rights Advocacy Centre inputting the European expertise and Essex's Human Rights Centre offering the Inter-American contribution, the project team are extremely well placed to combine the academic and practitioner background necessary to carry out this innovative and ambitious research.

Through semi-structured interviews, participant observation, workshops and a range of published outputs directed at policy and academic audiences, this research it will attempt to get to the heart of the utility and relevance of human rights law in the 21st century, an issue which is concern to state actors (governments, legislatures and judiciaries); civil society actors; human rights bodies; and victims (and potential) victims of human rights violations. The research also hopes to be able to impact on the actual compliance by the states with selected decisions and thereby resulting in greater justice for the individual victims.

Potential impact
The intended beneficiaries: (a) victims of specific violations as identified in selected decisions; (b) users of the systems including litigators and NGOs; (c) Governments in each of the nine states under consideration, as well as governments elsewhere; (d) other stakeholders in each of the nine states under consideration, including: judiciary, parliamentarians, NHRIs and other relevant statutory and constitutional bodies, and academics. (e) UN human rights treaties bodies which have an individual communication procedure (e.g. Human Rights Committee, Committee on Economic, Social and Cultural Rights, Committee on the Elimination of All Forms of Discrimination Against Women) as well as other UN treaty bodies and special procedures; (f) the regional human rights bodies from Africa, the Americas and Europe (African Commission and Court on Human and Peoples' Rights; Inter-American Commission and Court on Human Rights; European Court of Human Rights) and their respective organisations (AU, OAS and Council of Europe).

How will they benefit:
The research adopts a multi-layered approach both in terms of the type of individuals and organisations that will be engaged, as well as through a combination of qualitative research methods (desk-based research; semi-structured interviews; national workshops); and policy and academic outputs (e.g. guidance notes on compliance addressed to relevant stakeholders (including government officials, lawyers, victims, etc.), highlighting good practice; a briefing paper for each country outlining our findings with recommendations; and website dissemination from the four universities). They will benefit from the research in a number of ways: (1) cross-fertilization: exploring three regional systems and the UN enables opportunities for lessons and good practice to be shared. (2) Assistance to users: the research findings can assist litigators and complainants in the submission of cases to relevant treaty bodies, and in the strategies to adopt when drafting and following up decisions. More specifically, the litigants, victims and treaty bodies, involved in the cases under review, can benefit by the research identifying the extent of compliance in these cases. Information may be uncovered which would otherwise remain hidden. (3) For treaty bodies: identifying possible changes to the some of the working practices of the various UN and regional bodies to facilitate greater implementation by states (e.g. amending the way they draft remedies in decisions). This builds directly upon meetings following on from the Dublin Statement in 2009 and Dublin 2 (our recent conference for example feeds into this process: http://www.bristol.ac.uk/law/research/centres-themes/hric/events/2011/14.html). (4) Influencing governments: by engaging directly at the national level, the research can influence government approaches to implementation, open up debate and potentially change the domestic mechanisms used to implement human rights decisions.
The PI and Co-Is and their four human rights centres and the OSJI individually and collectively have extensive experience of impact. They have extensive experience of the range of conducting impact-related research, with effective results and their policy papers, publications and events have already resulted in changes to government and UN policy.